New drug dosage formula for the treatment of hypertension and heart failure in children

With today’s major research and development activities of pharmaceutical companies focused
on meeting the needs of an increasingly aging population, children who represent the bulk of
the dependent population worldwide still remain a widely neglected niche market The
recognition of the rights of children to have access to safe and effective drugs and the needs of
healthcare providers to receive age-appropriate drug information continues to have a major
effect on all areas of pediatric pharmaceuticals. In line with this challenge, Proveca’s
objective is to develop a new dosage formula of an off-patent drug for the treatment of
hypertension and heart failure in children and apply for the relevant authorisation. The
currently licensed medicine is mainly available in tablet form; however children are either
unable or unwilling to swallow tablets, proving problematic in the long-term use. Alternatives
of the drugs are available in liquid form, however the lack of formalised licensing with an
official regulatory body causes several concerns. With the formulation of medicines being a
significant parameter to ensure optimal dosing levels with minimal toxicity, the high variation
in the currently unlicensed liquid formulations dispensed to children in the UK raise
significant issues related to patient safety and drug efficacy. With a growing pressure on drug
safety and new requirements on risk evaluation and mitigation strategies (REMS), there is an
increasing need to deliver accuracy and congruence of medication supply to patients.
Proveca’s new formulation has the potential to improve children’s physiologic status, quality
of life and length of life. The aim of this Proof of Market is to enable Proveca to investigate
the market requirements and potential for the new drug formulation through the delivery of an
in-depth market research.